Remora

**Project Remora**

During launch, a rocket will normally jettison the two halves of it's nosecone, called the payload fairings, once it has passed through the majority of the earth's atmosphere. This is done in order to save mass for the rest of the flight. Traditionally, these fairings then fall back to earth and are not reused.

Project Remora is a small size, low mass module that sits inside the payload fairings and records data on the motion of the tumbling fairing, any forces acting on it and the atmospheric conditions it passes through, as it falls back to earth.

This data will then used to create a bespoke parachute recovery system that would return the fairings back to earth safely, allowing them to be reused.

The data can also be used to model and predict the behaviour of the fairings to help ensure the safety of shipping, offshore energy sector installations and other maritime assets that may be present in the recovery area.

Doing this will help the UK launch market to be more sustainable though the potential to reuse rocket components multiple times.